Queen's University Belfast and Tracey Concrete Limited

To develop an innovative solution to use what is considered a waste material in the pre-cast concrete industry. To deliver sustainable manufacturing practices that will positively impact the environment and the health and safety of workers in concrete manufacturing processes.